New ITRI pilot plant process to recover tin and other metals from waste electronics

This project seeks to establish proof of market for a new process developed by ITRI and its
partner Ultromex to recover tin and other metals from printed circuit board (PCB) waste
derived from waste electronics (WEEE). ITRI has announced a JV with Ultromex - Itrimex -
and is currently commissioning a pilot plant in the Wirral, Merseyside.
Market size and value will be assessed and the competitive landscape mapped to provide the
necessary business case data for exploitation of the process. The study will focus on
availability and specifications of PCB feedstock as well as market entry points for the
secondary metals produced. Detailed assessment of competitive technologies will be vital in
measuring commercial viability of the new process.
If these supply chain and technology analyses do indeed show that the new process has a
viable market, data from this project will enable processing units to be installed and operated
with the lowest environmental and carbon impacts.